MiTRE (MicroTurbine Range Extender)

Building on Delta’s TSB-supported feasibility study, the aim of this project is to design and build a small, light weight and most importantly low cost microturbine-based generator for use as a range extender for electric vehicles.
The holistic approach taken by Delta to understanding the challenges posed by vehicle electrification has highlighted that a low cost, compact range extender is a very important enabling technology – its addition to an electric vehicle will reduce the vehicle’s cost (by displacing some of the batteries) while also offering its owner greater availability and range.
Delta is starting afresh with the microturbine, optimising it for the automotive range extender application. The chosen size of 15kW will allow the device to be extremely compact whilst still delivering sufficient power to cover the vast majority of usage scenarios.